Thermodynamic Properties of Liquid Hydrogen

Hydrogen is set to play a crucial role in future energy systems, driving the development of a global infrastructure involving its production, transportation, storage and utilisation. To support this expected growth in hydrogen applications, numerous technological challenges must be addressed. A fundamental challenge lies in improving the understanding of the thermodynamic properties of hydrogen across all states of interest, including liquid hydrogen and compressed gaseous/supercritical hydrogen. The accurate knowledge of its properties, such as speed of sound and density, plays an essential role in the design, operation and optimisation of hydrogen production, liquefaction, transport and use. The advancement of liquid hydrogen technologies is tightly connected to the complexity of its thermodynamic behaviour across a broad range of conditions. Success in this area depends on improving both experimental and theoretical research methods. Mastering this aspect is essential for overcoming technical difficulties, optimising hydrogen systems, and enabling the safe and efficient integration of hydrogen into global energy infrastructures.
The project seeks to significantly enhance quantitative understanding of the thermodynamic properties of hydrogen, particularly in the low-temperature region, including its liquefied, gaseous, and compressed supercritical states. The research will thoroughly consider the ortho and para spin isomers of hydrogen and their interconversion kinetics. While the main emphasis will be on experimental measurements, which are essential for providing the empirical data needed to refine thermodynamic models, the project will also include a component dedicated to property modelling to support and extend the experimental findings. This will support and extend the experimental findings. Additionally, the outcomes of the experimental work will be used to evaluate the accuracy of existing thermodynamic models, particularly the equations of state developed by Leachman et al.. A further goal is to potentially re-parameterise these models using the most reliable data from this study, along with other existing published sources.